University of the West of Scotland and Kube Networks Limited KTP 21_22 R2

To embed Artificial Intelligence and advanced data analytics and networks knowledge to enhance network resilience, add value to customer service offerings and improve business performance and scale up potential.